Couture and the Postcolonial Lens

My doctoral project will explore the fraught history and colonial biases that have created an enduring
hierarchy between European and South Asian high fashion. European haute couture - a legally-protected
term describing exclusive, hand-made garments - is held as the pinnacle of global clothing production,
while the couture-level output of subcontinental designers is designated as 'ethnic' costume. In order to
interrogate and challenge this construct, I will conduct the first comparative study of couture garments
from Europe and India. My project will develop three case-studies (detailed above) to construct a
complete analysis of colonization's historical and present role in creating the couture/costume divide.
This approach combines object-based study with a close reading of corresponding textual and
photographic records. Each garment implicates cultural, geographic, and political contexts of periods
crucial to understanding the couture/ethnic costume hierarchy. I will use the case studies' material and
comparative analysis to develop a historical, cultural, and critical approach to couture produced in both
regions that pays attention to the interplay between material culture, transnational circuits of creation
and consumption, as well as the role of dress in telegraphing colonial power.